Optimized Operation of Plant Using Process Analytic Techniques

This project aims to embed a new generation of digital tools into Unilever's research & development and then into factories. Batch production of personal care products, such as shampoo, currently requires correction stages to account for intangible variations in raw materials, formulation and processing. These correction stages are time consuming and result in lost production time. Raw material quality, compositional and process factors affecting product quality and the need for quality adjustments as a final step of the process will be investigated. State-of-the-art process analytic techniques, supplied by Perceptive Engineering, and material characterisation approaches will be used to understand how product quality evolves during the process. Opportunities for early intervention will be identified to ensure good quality is achieved at the end of the process without the need for a final adjustment step. Predictive batch control will be developed at the lab scale to eradicate the correction stage. Right first time production will be demonstrated at pilot scale.